Youth Citizenship, Embodiment, and Affect in the Nigerian National Youth Service Corps (NYSC

For over 50 years the Nigerian National Youth Service Corps (NYSC) has served as an intervention that engages intensely with the local while navigating ethnic, national, and global assumptions of citizenship, nationalism, and development. In this project I will engage in a study of the NYSC focusing on youth and the different processes that shape and mediate what 'Nigerianess' and citizenship means in this current moment. Throughout their year in service, I want to examine the conditions for which they participate in the programme and the different factors that contribute to understandings of themselves, their peers, and their country. I will do this by engaging in an institutional ethnography at a particular service site in Port Harcourt, Nigeria, while engaging in participant observation, surveys, interviews, and discourse analyses of the NYSC. I am interested in conversations around nationalism, citizenship, embodiment, and affect. My research will also reflexively explore the relationship between youth and the state by critically examining the categories of 'youth' and 'Nigerianess'. My research aims to understand: in what ways do youth learn, shape, navigate, and embody 'Nigerianess', definitions of citizenship, and nationalisms deployed by and within the Nigerian postcolonial state during and after their time in NYSC